Exploring the variation and equality of access for at-risk adults in receipt of care and support in Wales

The purpose of this research would be to use insights from the Adults receiving care and support census Wales to evaluate levels of access to adult social care within Wales. Access to high-quality care may vary depending on factors such as geography, gender, age, ethnicity, type of need, or the possible presence of safeguarding issues or criminal conviction. I would use the census data to investigate potential interactions between these factors to determine which adults may be at disproportionate risk of exclusion from high-quality care. I would then use qualitative methods, including interviews with social workers and service users, but also possibly alternative methods of participatory research such as community workshopping, to explore the emotional, social and health consequences of exclusion from care in greater detail. The overarching aim of the research would be to identify barriers to access to care, which may include attitudinal and relational barriers, accessibility barriers, bureaucratic or institutional barriers, and to propose potential changes to improve access to adult social care.